Automotive Power Electronics usinig GaN

Gallium Nitride (GaN) technology has improved power electronics, offering many advantages such as higher efficiency, higher power density, and faster switching speeds. GaN inverters, in particular, can be used in various applications, from renewable energy systems to electric vehicles. However, the integration of GaN into inverter designs presents with a unique set of challenges that demand careful consideration.

One of the primary challenges in GaN inverter design lies in gate drive optimisation. GaN inverters require robust gate drive circuits to facilitate high-speed switching while minimising losses. The need is to achieve a good balance between gate drive voltage and current parameters which is crucial for a reliable operation. Gate drive optimisation is responsible for controlling the switching behaviour of GaN inverters ensuring they are turned-on and off efficiency and reliable.

Focusing more on the gate drive optimisation side, GaN inverters have specific voltage and current requirements for their gate terminals to switch on and off. Also, GaN inverters operate at faster switching frequencies than silicon devices. So the need is there for the gate drive circuit to be capable of providing fast rise and fall times which can be done by minimising parasitic capacitances and inductances in the gate drive circuit.

Thermal management emerges as another critical aspect. Although GaN inverters can operate at higher temperatures than silicon counterparts, effective heat dissipation mechanisms are crucial for maintaining optimal performance and device life. So, the need for thermal coupling and relevant heat sinks are important to prevent overheating. The high-frequency operation characteristic of GaN inverters introduces challenges related to electromagnetic interference (EMI) and parasitic effects. Switching at higher frequencies amplifies EMI emission.

Furthermore, when designing GaN inverters it is important to protect the inverter against potentially dangerous conditions such as over voltage, over current, and over temperature. Therefore the use of snubber circuits and over voltage clamps are crucial to avoid any implications.

Finally, ensuring the reliability of GaN inverters remains a top concern. With the limited long-term reliability data available due to the technology's relatively recent development it is important to design and test across different worse-case scenarios.